The University of Huddersfield and Fresh Futures (NCC) KTP 23_24 R2

To strengthen the evidence-base and thought-leadership expertise for the development of early intervention support mechanisms and resources to encourage healthy family relationships though conflict resolution.